Characterisation of a novel innate-like T cell in the eye as a target tissue in uveitis, spondyloarthropathy (SpA) and related diseases

Uveitis is a condition affecting a part of the eye called the uvea. It causes painful inflammation, sight loss and blindness in about 22% of patients worldwide. Uveitis mainly occurs in patients who are young or of working age so sight loss and frequent visits to hospital also make it difficult to maintain employment and cause other problems including depression. Uveitis also occurs in 40% of patients suffering from a condition called spondyloarthropathy. This is a disease of the immune system affecting the joints, the entheses (the structures connecting tendons to bone), eyes, bowel and skin and causes a great deal of disability. Currently we do not understand why and how uveitis occurs. At present, there are very few treatments for uveitis. They do not treat all patients and can have serious side effects which can cause blindness in their own right.

Research shows us that one type of immune cell, the T cell existing within the organ itself, could be responsible for much of the disease and disability caused by spondyloarthropathy but we do not know that this for the eye . If we knew the type of immune cell present in the eye which causes inflammation it would help us design much better treatments for uveitis as well as spondyloarthropathy. The similarities and differences between the immune cells in different tissues in spondyloarthropathy will help us design the most effective treatments for patients suffering from spondyloarthropathy as well as uveitis. Studying these immune cells has already resulted in very successful treatment for organs which are affected by spondyloarthropathy such as the skin.

The goal of our research is to use new methods to discover the types of immune cells, and genes which are responsible for uveitis and to develop successful treatments based on our results. We are expecially interested in one type of T cell which has recently been found by members of the research team to be present in spondyloarthropathy.

The Kennedy Institute of Rheumatology has special expertise in research into the cause of diseases which cause inflammation in the body including spondyloarthropathy. Our research group has expertise in a cutting-edge technique called 'single cell RNA sequencing' , This will allow us to use fairly small numbers of cells from the eye to understand which genes and which cells become active in inflammation. This information can be viewed rather like a map and will tell us where the inflammation is located , which cells are causing it and which genes are active when the eye becomes inflamed. It is likely that similar cells will cause inflammation elsewhere in the body in spondyloarthropathy. We can analyse the functions of these genes and cells in order to understand how uveitis and spondyloarthropathy is caused and how it might be successfully controlled. We expect this research will lead to new treatments.

We have agreement from a number of specialist surgical centres to provide a small sample from the eye when they are performing a common surgical procedure called a trabeculectomy. This sample is routinely removed as a part of this type of surgery and while it is normally discarded, we now have ethical approval to use it for single cell RNA sequencing in the human eye.

This research will take up 40% of Dr Sharma's time and will last for 33 months in total. Dr Sharma has experience in research in eyes and in studying genes involved in uveitis and spondyloarthropathy. Our research team consists of a wide variety of experts in their respective fields to make sure that we complete this research on time and get results of the highest quality and ultimately, to help patients with uveitis and spondyloarthropathy.

Technical abstract
Our aim is to characterise the molecular interactions and cellular atlas of uveitis directly within human uveal tissue. using 10x genomic analysis. We aim to present a map of cellular populations in uveitis, cell-cell interactions and expression of differentially regulated genes.
Objectives
1.1 Four large ophthalmic surgical centres will collect uveal samples from glaucoma patients undergoing trabeculectomy with uveitis and those without.
2.1 Disaggregated uveal tissue will be subjected to scRNA-seq and V(D)J analysis using the 10x Genomics platform
2.2 ScRNA-seq data will be analysed using bioinformatics pipelines set out http://www.github.com/sansomlab/tenx), based on Cellranger (10x Genomics), Scater and Seurat workflows to phenotype cells enriched in uveitis following cluster analysis.
2.3 Differentially expressed genes between uveitis and controls within clusters will be identified and then subjected to a functional bioinformatic pipeline including GSEA
2.4 We will investigate cell surface markers for T cell populations including gdT cells and for the expression of cytokines and cytokine receptors in uveitic samples and compare these to non-uveitic samples.
2.5& 2.6 Following this, we will seek expression of GWAS-assocated genes for anterior uveitis and study V(D)J sequencing information to investigate clonal expansion withinT-cell subpopulations in uveitis. Finally, we will compare our results to published data for other tissues involved in spondyloarthropathies.
3.1 Validation of scRNA results will be by FACS analysis (BD LSR, LSR Fortessa X20 ) which will be performed on cell surface markers which are significantly altered in uveitis as well as standard markers for T cell phenotypes and TCR clonotypes.
3.2 CODEX multiparameter immmunofluorescence and confocal microscopy ( Zeiss 880 Airyscan ) will be performed upon paraffin-embedded uveal tissue and fresh frozen sections. Images will be analysed with proprietary software,Zen and Image J.

Potential impact
The immediate beneficiaries will be the PIs, collaborators, and all investigators associated with the Accelerating Arthritis Therapies consortium and the National Ophthalmology Network. We intend for data from this work to contribute significantly to a future trial in anterior uveitis for which we have early industry support. This work will complement current work in the uveitis mouse model and our preliminary human data to establish the pathogenesis of the IL23 pathway in uveitis and the role of the tissue resident cell. If proven correct, we anticipate this will result in a paradigm shift in the pathophysiology and understanding of the nature of tissue specificity within spondyloarthropathy . Within the Kennedy Institute, a successful research strategy in uveitis will facilitate trials which are focused upon delivering personalized therapies, not just for uveitis but for spondyloarthropathies more broadly.

The benefit of this work will be far reaching, extending to researchers in the field of uveitis and includes researchers in immunology, ocular pathology and extra articular tissues affected by SpA such as gastroenterologists.

UK government agencies, including policy makers, the Technology Strategy Board (TSB), MRC and regulatory agencies, such as the MHRA, will benefit. The benefits will not be restricted to the UK but will have an impact globally.

How will they benefit?
1. Academics will benefit by:
a. increased knowledge of how this novel group of T cells within this anatomical niche in the uvea behaves in health and disease.
b. This research will inform the hypothesis that a local immune-mediated response rather than a centrally-driven immune response underlies the organ specific inflammatory disease in spondyloarthropathy.

2. Patients will benefit by improved treatments which are personalized according to the tissues they affect as Healthy individuals will benefit by improved quality of life in old age, increased understanding of research, and increased willingness to participate in clinical trials.

3. The commercial sector will benefit by having new knowledge upon which to develop new therapeutics and new possibilities for partnering with academics.

4. The intellectual property realized will benefit the UK Government. In this way MRC investment will be leveraged successfully. Outcomes of this work will are expected to inform and influence our desired experimental study of IL-23 pathway blockade in uveitis in a very concrete and direct manner and we have extensive connections with appropriate industrial partners in order to do this. SMS will design and deliver this study within the A-TAP collaboration. In this way, there will leverage of ongoing MRC investment, reduced health care costs by better application of personalized medical treatments and by the ability of those who suffer with uveitis and spondyloarthropathy to stay in the work force. The reduced burden to the National Health Service will allow resources to be channeled into other areas. The stature of the UK internationally will increase, because the research carried out will impact on the global field of inflammatory diseases.